Tribology of PolyUrea Greases

An experimental investigation into the tribological properties of polyurea-based greases, as well as other thickener bases. Physical and chemical analyses of the lubricant films will be performed. Working with Shell, this work will inform and contribute to the development of greases for high-speed applications such as with electric motors.